Impaired Probabilistic Inference in Mental Disorders. Schizophrenia and Autism

In recent years it has been argued that the positive symptoms of autism (perceptual hyper- sensitivity) and schizophrenia (delusions and hallucinations) might be a result of an impaired probabilistic inference where low-level sensory information dominates over high-level prior expectations. These hypotheses are a direct result of recent advances in cognitive sciences:
perception (and reasoning) have been formalized in terms of a general Bayesian inference that combines ambiguous low-level sensory information with high-level prior expectations of what might have caused the sensory experience. Accumulating evidence suggests that mentally healthy people perform as optimal Bayesian observers, while people with schizophrenia and autism perform differently (e.g., they are less susceptible to certain perceptual illusions).

In my PhD I am planning to thoroughly test this rather general hypothesis. First, via behavioral tasks (perceptual and probabilistic reasoning) I will try to determine whether different performance in people with the aforementioned disorders arises due to impaired updating of their internal beliefs (how well these beliefs correspond to the actual environment) or due impaired integration of these top-down beliefs with bottom-up information. This can be determined by modeling patients performance in statistical learning tasks (which are used to induce specific top-down expectations). The models have already been developed and tested in previous experiments. This project will be done in collaboration with the Royal Edinburgh Hospital. We have already acquired ethics approval and will start recruiting participants in November. Second, depending on the results of the project described, I will attempt to test different algorithmic implementations of any impairments that we find. So far, predictive coding and belief propagation models have passed 'proof of a concept test', but they have not yet been adapted to be used for modelling actual data. This will require designing additional experiments in order to tease out the relevant aspects of cognitive functioning. The adapted versions of models and the design of the experiment should be done in the second year and the experiment itself in the third year.